The Dynamics and Diffusion of Campaign Misinformation

This research focuses on inter-linkages between digital technologies and democracy, in general and investigates the dynamics of social-media, technology, governance and policy-making, in particular. In addition, the research examines how digital listening can act as a tool in developing and measuring the industrial strategy of UK. Current literature indicates increase in information flows has increased transparency, but when it comes to policy making, the betterment of access to information hasn't resulted in a conversation with the policy makers and the stakeholders. Technologies by itself would not do the trick, but requires set of actors to retrieve the distributed information available and use it in decision making.
In order to study various political phenomena occurring by virtue of digital technologies, it is important to study how information gathering and retrieval benefits government. That said, there is a growing need to analyse data at great breadth and depth and communicating the results of data analysis to various stakeholders so as to improve their decision making and to enhance their competitive advantages.
In order to operationalise this research, data from various facets say data mining from various digital platforms, field work - includes overseas say Europe/US to measure the effectiveness of the policy, to strengthen the overall research will be done. Further, based on the overseas field work I might require to undergo a difficult language training for an effective and systematic research.